Improved methods for freeze drying of entomopathogenic fungi

The project brings together the technological expertise to develop a cost effective mass production and delivery a more effective biological solution to control pests with expertise in fungal cell processes and whole organism survival to ensure product long term shelf life whist retaining organism function. It combines improved product formulation with effectiveness to reduce crop losses and chemical pollution causing soil quality deterioration. The project will: Apply advanced technology to biological product development with the potential for transfer to other biological applications; Take improved laboratory knowledge to improve the cost effectiveness and efficacy to a product in the field; Develop formulations increase shelf life and confidence in the use of biological solutions to replace chemical pesticides; Produce a product appropriate for storage and use in developing economy countries; Reduce crop losses by utilisation of organisms that previously could not applied in the field